Investigation to demonstrate the feasability of creating low cost high wear components by application of Amorphous Diamond Like Carbon coating to a suitable polymer matrix

Bluefrog Design, a design and development consultancy with particular expertise in water control products and Ionbond UK a business with patented technology in the deposition of Amorphous Diamond Like Coatings are undertaking a fesability study to establish the potential of novel materials in the production of high wear components, with particular reference to applications in the domestic and commercial water cartridge market.